Towards Neuro-Symbolic Symbol Grounding

Currently there are two main paradigms in AI research that we categorise according to the input data they are capable of processing and the type of processing: connectionist approaches that deal with sensory input such as images and sounds, often referred to as subsymbolic environments, that process information through networks of small mathematical units; and symbolic systems that receive symbols as input and manipulate these symbols according to a set of symbolic rules. To create truly autonomous systems, capable of learning in a manner comparable to humans, we require a synthesis between the two paradigms of connectionism (to perceive the world) and symbolic AI (to abstract and generalise it).

The underlying question we are trying to answer is the following: "How can an agent perceive and reason about a subsymbolic environment?" While many researchers have tried to unify symbolic and subsymbolic approaches, and while some progress has been made in devising systems combining these aspects, there has still been little work on how symbols and rules can be derived from subsymbolic data. The main aim of this project, therefore, is to develop a technique that derives symbols from subsymbolic inputs, and combines them into rules. It is novel in two distinct ways. First, symbols are learnt and directly derived from the subsymbolic inputs, in contrast to other approaches that utilise handcrafted symbols assigned by humans to objects and behaviours. This is an important capability of any reasoning agent, since it allows it to describe its environment independently of supervision. Second, these independently learnt symbols are used to create similarly unsupervised rules. While the symbols are the building blocks, the rules govern how they are to be manipulated. Together they should describe the interactions of the entities in a given environment.

We propose a novel framework allowing an agent to ground meaningful symbols and reason with them. Concretely, this means creating symbols and rules, and representing objects and their behaviour respectively. First, this requires symbol grounding (providing a technical formulation and implementation of an agent capable of grounding symbols). This process can be broken down into object identification (assigning names to objects detected in images), object recognition (reusing existing symbols for previously identified objects) and object generalisation (determining similarities between objects and grouping them. Second, rule grounding generalises the previous stage to also encompass behaviour utilising a similar breakdown as above, with identification (how to group multiple steps into one behaviour), recognition (reusing such behaviours) and generalisation (so that rules can be applied in new situations).

This work is therefore concerned with providing explicit rules for actions, given subsymbolic input, with an initial test domain of the game Pong. This brings safety and trust through explicating the typically implicit techniques that have been used for such purposes, allowing both potential validation and explanation.

This PhD is relevant to the following EPSRC research area: Artificial Intelligence